Massless and massive vacua of N=1^* as N=4 black hole microstates

Context of the Research:
Black holes are among the most mysterious and captivating phenomena in the universe. They challenge our understanding of gravity, quantum mechanics, and the very fabric of spacetime. A pivotal breakthrough in understanding black holes came from the work of Jacob Bekenstein and the UK's own Stephen Hawking, who proposed the famous Bekenstein-Hawking formula. This formula relates a black hole's entropy-a measure of "hidden information"-to the surface area of its event horizon, establishing a profound link between gravity and quantum theory. However, the quantum-level origin of this relationship remains one of the greatest puzzles in modern physics.

Aims and Objectives:
This research project aims to calculate black hole entropy using a powerful theoretical tool known as the Bethe Ansatz. Originally developed in mathematical physics, the Bethe Ansatz provides a systematic way to solve complex quantum problems. The student will apply this approach to investigate the microscopic structure of black holes and connect these findings to advanced mathematical problems, particularly those involving enumeration in geometry and algebra. By building on Hawking's legacy and combining cutting-edge techniques, the project seeks to push the boundaries of black hole physics and quantum gravity.

Potential Applications and Benefits:
This research will advance our understanding of the universe by shedding light on the quantum nature of black holes-a crucial step toward reconciling gravity and quantum mechanics. The techniques developed could also have broader implications in other areas of physics, such as condensed matter and quantum information, where similar mathematical tools are used. Moreover, this work will contribute to the UK's proud tradition of leadership in black hole research and its global reputation for groundbreaking contributions to theoretical physics.